Ultrastructural and functional analyses of extracellular vesicles (EVs) in arbuscular mycorrhizal (AM) symbiosis

Nestled in the roots of almost every plant grow fungi, spreading through not only the surrounding soil but the plant's own cells. These fungi are not harmful, however, but instead exchange resources in a 'mycorrhizal symbiosis', providing essential nutrition to the plant. Many, but not all, crop plants can use this symbiosis to obtain more nutrients than they otherwise could - a fact which could be used to reduce the amount of fertiliser needed to grow these crops, and so reduce the impacts of modern-day agriculture. However, as not all crops are capable of this symbiosis, understanding how it works at the molecular and cellular level is vital for producing symbiotic crop varieties that grow as well as fertiliser treated plants. Plant-fungal communication is one area that needs greater understanding, which this project addresses by looking at the function of extracellular vesicles (cell-derived structures not dissimilar to membrane 'bubbles'). Combining evidence for where and when these extracellular vesicles are released during symbiosis with what effect they have on the plant-fungal interaction, this project will enhance the understanding of how this symbiosis occurs which will be key for future work to grow crops that will use it to obtain nutrients.